Flow chemistry, electro chemistry, photo chemistry, pharmaceutical chemistry

Use of flow chemistry along with the possible use of electro chemistry and photochemistry to develop new techniques for the large scale production of pharmaceutical ingredients under the supervision of Professor Michael George.